Thermal-Hydraulics measurement and sensing techniques for Nuclear Applications

The emerging generation of nuclear reactors, small and advanced modular reactors (SMR/AMR), promise a flexible and cost-efficient option for propelling a significant portion of future carbon-free energy production in the UK. New instrumentation and data capture will be essential in new nuclear builds but also in the systems required to examine SMR/AMR bespoke operating regimes and Thermal-Hydraulics (T/H) operational modes relying on natural convection, steam generation and condensation processes, which need to be well understood and validated before deployment. The PhD project will develop instrumentation for experiments and supporting process measurement to be applied in the water loops being built or planned for THOR, as well as potentially in adjoining projects in the field of automotive applications. Suitable T/H measurement techniques will be explored in design simulations and validation experiments that will demonstrate their applicability in different measurement scenarios. Since each technique comes with its own benefits and drawbacks, a few different sensing techniques need to be explored. As a primary reference measurement technique, the project will develop high-resolution multi-wire sensing experimental tools for T/H applications to characterise flow through a plane in time. These are suitable for producing a detailed image of flow through the central plane of an experiment, or the inlet and outlet flow of the test section, e.g. to accurately determine void fractions and detailed bubble structures. Capability to explore new, still unresearched flow geometries will result, since the sensors can be constructed in-house for bespoke geometries, which can cover applications ranging from classic fuel-like geometries to bespoke SMR safety validation related rigs for integral testing. The limitation with wire sensors relates to the flow and bubble distortion caused by the necessary physical presence of wires. A less distortive sensor type that the project will apply are optical fibre needle probe sensors. Novel avenues will be probed through configurations where traditional wire and fibre sensor techniques will be used for a combined measurement approach. Yet another new application area that will be targeted is the design and use of novel optical fibre based wire sensors for flow characterisation. NFI plans to develop Particle Imaging Velocimetry and X-ray radiography measurement configurations for deployment in various experiments, to which the techniques elaborated will be complementary. The proposed PhD research project is part of a comprehensive effort to develop new and enhanced T/H measurement techniques for application in T/H facilities developed by NFI or collaborators in the UK and internationally to support novel reactor concepts.

Potential impact
It cannot be overstated how important reducing CO2 emissions are in both electricity production for homes and industry but also in reducing road pollution by replacing petrol/diesel cars with electric cars in the next 20 years. These ambitions will require a large growth in electricity production from low carbon sources that are both reliable and secure and must include nuclear power in this energy mix. Such a future will empower the vision of a prosperous, secure nation with clean energy. To do this the UK needs more than 100 PhD level people per year to enter the nuclear industry. This CDT will impact this vision by producing 70, or more, both highly and broadly trained scientists and engineers, in nuclear power technologies, capable of leading the UK new build and decommissioning programmes for future decades. These students will have experience of international nuclear facilities e.g. ANSTO, ICN Pitesti, Oak Ridge, Mol, as well as a UK wide perspective that covers aspects of nuclear from its history, economics, policy, safety and regulation together with the technical understanding of reactor physics, thermal hydraulics, materials, fuel cycle, waste and decommissioning and new reactor designs. These individuals will have the skill set to lead the industry forward and make the UK competitive in a global new build market worth an estimated £1.2tn. Equally important is reducing the costs of future UK projects e.g. Wylfa, Sizewell C by 30%, to allow the industry and new build programme to grow, which will be worth £75bn domestically and employ tens of thousands per project.

We will deliver a series of bespoke training courses, including on-line e-learning courses, in Nuclear Fuel Cycle, Waste and Decommissioning; Policy and Regulation; Nuclear Safety Management; Materials for Reactor Systems, Innovation in Nuclear Technology; Reactor Operation and Design and Responsible Research. These courses can be used more widely than just the CDT educating students in other CDTs with a need for nuclear skills, other university courses related to nuclear energy and possibly for industry as continual professional development courses and will impact the proposed Level 8 Apprenticeship schemes the nuclear industry are pursuing to fill the high level skills gap.

The CDT will deliver world-class research in a broad field of nuclear disciplines and disseminate this work through outreach to the public and media, international conferences, published journal articles and conference proceedings. It will produce patents where appropriate and deliver impact through start-up companies, aided by Imperial Innovations, who have a track record of turning research ideas into real solutions. By working and listening to industry, and through the close relationships supervisory staff have with industrial counterparts, we can deliver projects that directly impact on the business of the sponsors and their research strategies. There is already a track record of this in the current CDT in both fission and fusion fields. For example there is a student (Richard Pearson) helping Tokamak Energy engage with new technologies as part of his PhD in the ICO CDT and as a result Tokamak Energy are offering the new CDT up to 5 studentships.

Another impact we expect is an increasing number of female students in the CDT who will impact the industry as future leaders to help the nuclear sector reach its target of 40% by 2030.
The last major impact of the CDT will be in its broadening scope from the previous CDT. The nuclear industry needs to embrace innovation in areas such as big data analytics and robotics to help it meet its cost reduction targets and the CDT will help the industry engage with these areas e.g. through the Bristol robotics hub or Big Data Institute at Imperial.

All this will be delivered at a remarkable value to both government and the industry with direct funding from industry matching the levels of investment from EPSRC.